Stimuli-Responsive Smart Wound Dressings

The project will see a collaboration of Scapa Group Plc, Gencoa Limited and the University of Liverpool’s Surface Science Research Centre embark on a program of research and development in order to apply novel techniques for the development of a world leading antimicrobial wound dressing. Chronic wound infections are increasingly common as a result of ageing populations and increasing rates of obesity and related diseases such as diabetes. Such wounds can commonly become infected via formation of biofilms. It is the purpose of this project to develop a dressing with the capability to intelligently release antimicrobial agents into an affected wound only when they are required to stop biofilm formation. This level of capability does not currently exist in the market and a successful project will create a world first and world leading pre production prototype. This advance builds on recent technological innovations in nanofabrication and surface nano-functionalisations of soft materials applicable in this sector.